Art from the North 1979-1990

??In 2028, Tate Liverpool will commemorate its 40th anniversary. To honour this milestone, we plan to curate an exhibition that explores the trajectory of art history in the 1980s, viewed through the lens of Northern England. The 1980s represented a pivotal era in the UK, particularly in the North, characterised by profound political and economic transformations. Notable events include the 1981 uprisings in Liverpool, Manchester, Birmingham, and Leeds, the influence of Thatcherism, industrial decline, and the miners' strikes. Despite these challenges, the arts in Northern England flourished in diverse ways, opposing the political context through practices rooted in feminism, post-colonialism and socialism.

?The purpose of this doctoral research project is to critically examine artistic developments in Northern England during the 1980s. In doing so, it will contribute to art historical research that is decentralised from the capital and non-hierarchical. It is an opportunity to consider the contexts in which art outside London was produced, the ideological and aesthetic discourses that emerged, and the themes, material approaches and practices that were cultivated during this period. Crucially, the research is not intended to be parochial; Northern England, and particularly Liverpool has strong, historic international ties through migration and trading, as such it will take a trans-national methodological approach that starts with the local.